Robust Real-Time Thermal Modelling of High-Speed Permanent Magnet Synchronous Machine

As a result of increased electrification within the automotive industry and energy sector, the demands from electric machines have never been greater. Therefore, reducing the cost and size of these machines whilst maximising their power capabilities is crucial. A prime opportunity to achieve these targets is through accurate real-time thermal modelling of key motor components, such as the end windings and permanent magnets. Such a model would enable the measurement of difficult or inaccessible locations within the motor, without the need for expensive sensors. Therefore, the power density of a given machine could be increased as the large safety margin, which exists due to temperature uncertainties within the machine, could be reduced. Additionally, this could enable electric machines to be downsized, whilst still meeting the required power ratings for a given application.

The motivation for this project is broadly to address the aforementioned benefits a real-time thermal model could enable; however, it is more precisely motivated by the current lack of agreement, robustness, and implementation of methods currently proposed within the literature. Comprehensive reviews of the topic outline drawbacks and benefits to many different modelling techniques, including machine learning, reduced order thermal networks, state observers, and hybrid approaches. Although no single method is yet to prevail as a favourite, most methods revolve around lumped capacitance modelling.

Furthermore, testing found within the literature is based on datasets in strict laboratory conditions, often with simplistic test cycles. This brings into question the models' robustness and feasibility if implemented onto a real-world system, namely in automotive contexts. This is further reinforced as many publications rely on a pre-recorded experimental dataset for machine learning, parametrisation, and testing. Finally, this experimental dataset, much like many others in the literature, uses a relatively low speed (6000 rpm) liquid cooled motor, hence internal phenomena resulting from high-speed motors may have not been captured and other cooling methods are not understood.

The scientific impact of this project will be to enable downsizing of electric machines in testing and automotive applications. These machines are currently restricted by large thermal safety margins due to temperature uncertainties within the motor. Additionally, by modelling the temperature within the machine, the cost of test bed systems can be reduced by circumventing the requirement for expensive sensors in poorly accessible locations (e.g., rotor magnets). Finally, this project seeks to increase the flexibility of modelling machines with differing geometry and cooling systems, reducing the cost and time associated with parameterising the model, whilst delivering reliable and accurate results.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.